HVAC monitoring

Hevasure provide unique monitoring services for closed heating and cooling systems, We need to improve our product offering by making is possible to display sensor values (with interpretation), while reducing costs (making it more scalable and eliminating SIM charges). This 2nd generation equipment will open up new markets for sales (e.g in shipping) where mobile phone signals are not possible) and schools / care homes (where the current offering is too expensive)